Surface Supplied Installation System (SISS) for Community Scale PLAT-O Arrays

SME is aiming to reduce the levelised cost of tidal energy (LCOE) by reducing the capex and
opex of its tidal energy platform, PLAT-O. A reduced levelised cost of energy will ensure that
SME will be able to deliver profitable projects at a community scale (3MW). SME has
identified that by removing the pull down system and hydraulics from the platform this can be
achieved. The prototype platform, 100kW PLATO #1, has these mounted on the platform but
they can be susceptible to corrosion and marine growth due to the platform being submerged
for long periods of time (up to 11 months in between servicing). The pull down system and
hydraulics are only used for the installation and retrieval of PLAT-O so, therefore, they are
redundant whilst the platform is operational subsea. In order to reduce the capex and opex, a
solution is to remove the parts completely from the platform and deploy them only when
necessary. This can be achieved by SME designing and building a Surface Supplied
Installation System (SISS) to facilitate the installation/retrieval of SME’s commercial
demonstrator platform, 250kW PLAT-O #2. By using a SSIS to install/retrieve PLAT-O the
utilisation of the equipment will be increased as it will be used for multiple platforms. The
SISS will not be affected by corrosion or marine growth because it will only be submerged
during marine operations. By doing this, SME will reduce the capital cost per platform and
the operational cost by reducing the maintenance costs which would be incurred servicing the
pull down system and hydraulics. The capital cost of each platform will be reduced by
£150,000; over a community-scale project (an array of 12 platforms) this equates to a
reduction of £1.8m out of a total cost of £14.4m.